Project Decal – Decarbonised production of alcohol-based products through application of advanced technologies and manufacturing processes.

The UK Spirits sector is estimated to be worth approx. £10,116m producing 303 million litres of product in 2020 (Source Statista). This is expected to reach approx. £13,922m producing 348 million litres by 2023\. The Gin portion of the sector is estimated to be approx. £2,700m, approx. 30% of which is for export (WSTA, 2019).

Gin has been the leading spirit category across Western Europe and has overtaken whiskey as the most favoured spirit according to market research by Kantar.

Furthermore, it is estimated that the UK alcohol industry employed approx. 800-900,000 jobs, with approx. 30,000 employed directly in production (source: Institute of Alcohol Studies). The spirits sector employs 186,000 people directly and a further 110,000 through the supply chain in the UK (WSTA, 2019). The UK spirits industry is clearly a vital part of the tourism and hospitality sector and represents more than 20% of UK food and drink exports and 470 distilleries across the country (more than doubling since 2015 ).

This project will enable Alcohols Ltd to contribute to the UK effort in becoming a global leader in developing and realising sustainable methods for the production of Gin and potable spirits. By increasing efficiency and cycle time reduction, Alcohols Ltd will also increase capacity to enable the UK to access a growing global market.

Both the drinks industry and the downstream specialty alcohols customers are putting more emphasis on sustainable supply chain and sustainable procurement, especially in Europe where Alcohols has an export footprint. This project will build on already strong product quality and service standards and develop a sustainability capability and flexibility to grow into new products and markets.